Development of Heterogeneous Photocatalysts and Reactors for Production-Scale Photoredox Catalysis

Project description: In this project, our aim is to use automated high-throughput experimentation to discover candidate photocatalysts and to develop heterogeneous photocatalyst-compatible photoreactors, integrated with continuous in-line monitoring techniques, to accelerate photochemical reaction development using self-optimisation algorithms and machine learning. The successful implementation of this research will potentially offer major advances in the field of photoredox catalysis and enable scientists to synthesise novel molecules quickly in an efficient, sustainable, and environmentally friendly way. In doing so, this has the potential to impact on society by accelerating drug development and thus the delivery of life-changing medicines to patients.